Online platform for facilitating sweat equity partnerships in entrepreneurship

Our project is a game-changer for early-stage entrepreneurs and skilled professionals. We bridge the investment funding gap that exists between visionary entrepreneurs and the talent they need to bring their innovations to life through sweat equity partnerships.

Underserved founders, especially women and minority entrepreneurs, often face challenges in securing investment and accessing expertise. Our platform offers a powerful solution by providing skilled professionals the knowledge and support they need in order to invest their expertise in exchange for equity. This democratises access to talent for startup businesses and democratises investment opportunities for skilled individuals, promoting a more inclusive innovation ecosystem.

By removing financial barriers and connecting entrepreneurs with talent, we aim to significantly boost startup success rates and drive economic growth. Our platform emphasises transparency and education in sweat equity arrangements to ensure fair and mutually beneficial partnerships.

We envisage a future where every entrepreneur with a groundbreaking idea can find the perfect team to bring their vision to life, and every skilled professional has the opportunity to invest their talents in meaningful and fruitful projects. Our online platform is the catalyst for this vision.